Translating and adapting devotion in the Mirror of Holy Church: from Anglo-Norman to Middle English

My project aims to explore a selection of the late 14th c. and 15th c. Middle English translations of
the Mirour de Seynte Eglyse, looking into the transmission of beliefs and devotional practices across
languages, socio-cultural circles and textual contexts. Many of the copies of the Mirror of Holy Church
have not been edited and require a critical and thorough comparative study. Several scholars have
stressed the need for further research on the Mirror, which offers a real insight into the question of
devotional practises in late fourteenth- and fifteenth-century England, as well as the question of
heterodoxy in religious writings. My research would involve looking at the process of translation and
adaption of those texts within their wider literary tradition but also within their direct literary and
codicological context. This would give us a better comprehension of the place of the Mirror among the
corpus of vernacular religious writing and its politics